Development of a Software Component Library to Support the Rapid Assembly of Geo-Centred Linked Data Applications

The advent of new standards and initiatives for data publication in the context of the World Wide Web (in particular the move to linked data formats) has resulted in the availability of rich sources of information about the changing economic, geographic and socio-cultural landscape of the United Kingdom, and many other countries around the world. In order to exploit the latent potential of these linked data assets, we need to provide access to tools and technologies that enable data consumers to easily select, filter, manipulate, visualize, transform and communicate data in ways that are suited to specific decision-making processes.
In this project, we will enable organizations to press maximum value from the UK’s growing portfolio of linked data assets. In particular, we will develop a suite of software components that enables diverse organizations to rapidly assemble ‘goal-oriented’ linked data applications and data processing pipelines in order to enhance their awareness and understanding of the UK’s geographic, economic and socio-cultural landscape.
RAGLD (Rapid Assembly of Geo-Linked Data) is collaboration between the Ordnance Survey, Seme4 Ltd and the University of Southampton.